The Representation of Otherness in the 'Imagines' of Philostratus

My project will explore representations of 'otherness' in the 'Imagines' of Philostratus, an ecphrastic
Greek text (II-III century CE) that provides descriptions of ancient paintings displayed in a fictional
Neapolitan gallery. The project will offer a new perspective among current scholarly debates on cultural
identity in the Second Sophistic.
The importance of otherness in the construction of identity is a relevant field of study for classicists (Hall,
1989; Gruen, 2011) and scholars have recently started to concentrate on diversity during the Imperial
period (e.g. Pandey, 2021). My project will join such debates and enter into dialogue especially with the
studies of Goldhill, 2001 and Whitmarsh, 2011, that highlight the interconnections between literary
historicism and literary criticism for understanding Greek identity. I will push these investigations forward
into an unexplored context, Philostratus' 'Imagines', to address not only the representation of foreigners,
but also those of characters who are portrayed as 'different' in a broader sense, whether with regard to
physical features or behaviour. I will pay special attention also to these characters' artistic
representations, as the 'Imagines' is a unique case-study for exploring how identity formation works not
only in textual, but also in visual dynamics